To research, develop, business-plan, and market-test evidence-based ‘plug-in’ digital mental health tools for websites of organisations reaching children and young people.

Self-driven healthcare can be very effective for mental ill-health, and many organisations are seeking to add mental health tools to their existing websites for children and young people (CYP). However, creating effective evidence-based digital tools for self-driven mental healthcare requires substantial foundational research to understand the best evidence-based interventions; significant 'Patient and Public Involvement' (PPI) to ensure that the digital tools are truly acceptable and 'sticky' for sustained use; and extensive design and technical competencies to develop and maintain the digital tools.

This is a challenge for many organisations who have a large reach amongst CYP, and genuinely want to help their mental health, but for whom such research, PPI, design, and technical development/maintenance is outside of their core competencies.

We seek to solve that problem by developing evidence-based 'plug-in' digital tools that have been created through solid foundational research and PPI, and are designed/developed/maintained by our highly competent technical team. We can then license these plug-ins to other organisations for them to add to their existing websites.

This innovative plug-in approach brings substantial positive benefits for the CYP (providing them with engaging, evidence-based, digital tools), and for organisations who have an established reach amongst CYP (providing them with affordable, cost-effective, mental health tools without them having to 'reinvent the wheel').